Exploring how rapid alcohol delivery services exacerbate alcohol exposure and consumption using advanced Geospatial Statistical Modelling Techniques

This research will examine how rapid alcohol delivery services (RADS) exacerbate alcohol consumption and their broader impact. In 2022, there were 10,048 deaths (16.6 per 100,000 people) from alcohol-specific causes registered in the UK, the highest number on record. The number recorded in 2022 was 4.2% higher than in 2021 and 32.8% higher than in 2019. This trend could be partly attributed to the rise of digital life trends such as RADS, triggered by the COVID-19, which haven't been adequately explored. Furthermore, the UK government's decision to maintain the alcohol duty freeze until the end of 2024, as announced in the Autumn Statement, suggests that the adverse implications of alcohol consumption in the coming year are expected to be significant.
The research will focus on identifying and analyzing the spatiotemporal distribution and period of usage of RADS, examining geographical differences in RADS availability and their correlation with alcohol-related hospital visits, and identifying common characteristics among affected groups in the UK. Additionally, I will predict areas of high RADS demand in the future, with a focus on understanding social and health inequalities caused by RADS and developing appropriate interventions.
Employing a blend of traditional longitudinal data and novel health data with novel open-source big data (such as mobile phone data and delivery services app data), the research will utilise Multi-scale Geographically Weighted Regression (MGWR), Generalized Additive Mixed Model (GAMM), and Machine Learning (ML) for model, analysis, and prediction. In a post-COVID-19 society, the proposed research will enhance the limited existing literature on RADS and address the representativeness gap in smaller-scale studies related to alcohol, health, and the environment.
Furthermore, the study's outcomes could significantly impact current policies regarding the online sales of unhealthy products like tobacco and ultra-processed food, thereby providing multidisciplinary insights that aid policy development. Key beneficiaries include strategic decision-makers involved in the formulation of national policies, local government units, public sector institutions, implementing agencies, and third-party acohol health NGOs.